FAROE (Film Ancillary Revenue Optimisation Engine)

Film Ancillary Revenues Optimisation Engine (FAROE) is a cross-media discovery and recommendation technology that has been prototyped through Technology Strategy Board funding to demonstrate that richer metadata for entertainment content can drive enhanced revenues for rightsholders and others in the value chain.
FAROE drives enhanced consumption of and engagement with entertainment content through personalised discovery and recommendation. User experience moves from search as atask to the joy of discovery.
The project has combined consumer research, information analysis and architecture and user-centred design to develop the prototype. It uses a proprietary information model to interrelate metadata describing film, TV, music and editorial content. It enables new kinds of user journey, recommendations and packages of content to increase monetisation.
FAROE is available as a cloud-based API that can be embedded in any content service and across multiple platforms. It can optimise a variety ofbusiness models including pay-as-you-go, subscription and advertising.
The FAROE team: the Guardian’s digital agency, business innovation agency Golant Media Ventures, semantic personalisation and matching platform Idio and music metadata specialists Decibel.